The double-edged sword of evolution: resistance mechanisms to human African trypanosomiasis and its link with chronic kidney disease.

Infectious diseases are a major driving force in human evolution, selecting for genetic variants that increase resistance to pathogens while also, at times, predisposing individuals to specific genetic disorders. An example of such an infectious disease is human African trypanosomiasis, a deadly disease caused by African trypanosome parasites. Selection imposed by trypanosomes has led to the emergence of genetic variants of the Apolipoprotein L1 (APOL1) gene, which have been well-documented for their protective effects against trypanosomiasis. However, this protection comes at a notable cost of a 7–30-fold increased risk of chronic kidney disease among individuals of recent African ancestry, who carry two copies of the variants, an estimated 70 million people. This discovery has led to promising new therapies for kidney disease, aimed at targeting APOL1, which are currently in clinical trials. However, these variants do not fully explain the high incidence of chronic kidney disease in people of recent African descent, pointing to the involvement of other genetic factors.

Our TrypanoGEN consortium has conducted the first genome-wide association study for susceptibility and resistance to trypanosomiasis to uncover other genes associated with trypanosomiasis. This study identified the SPARC-related modular calcium binding 2 (SMOC2) as the most significantly associated gene. Notably, SMOC2 has also been associated with an increased risk of chronic kidney disease in people carrying APOL1 variants, suggesting an interaction between SMOC2 and APOL1. This project aims to dissect the dual roles of SMOC2, providing crucial insights into its protective mechanisms against trypanosomiasis and its contributions to kidney pathology.

SMOC2 is an extracellular matrix protein involved in wound repair. We hypothesize that SMOC2's protective mechanism against trypanosomiasis involves enhanced tissue repair. This genetic predisposition to a heightened repair response, in the context of kidney injury due to environmental triggers, can result in excessive extracellular matrix deposition, leading to fibrosis, a hallmark of chronic kidney disease. This project aims to test this hypothesis.

This research addresses critical gaps in our understanding of genetic resistance to infectious diseases and its consequences, which is vital for developing effective and targeted therapies. By leveraging knowledge gleaned from the evolution of resistance to trypanosomes this study will provide novel insights into the development of life-threatening chronic kidney disease affecting millions of people of recent African descent. Not only will this study advance our understanding of the biology, but it also sets the stage for potential breakthroughs in treatment strategies for both infectious and chronic non-communicable diseases. This study will illuminate the complex interactions that have shaped human susceptibility and resistance to disease, paving the way for evolutionary-informed approaches to treating and preventing both infectious and non-communicable diseases.